Vasari Research Centre for Art and Technology Equipment Upgrade

This Capability for Collections funding supports a substantial computer equipment upgrade for the Vasari Research Centre for Art and Technology at Birkbeck, University of London. Founded in the late 1980s, the Vasari is a pioneering centre for the study and development of new technologies in the fields of art history and museum collections. Past research projects completed at the Vasari Centre have included the development of early high-resolution scanning technology for use in the analysis of paintings (in collaboration with the National Gallery and the Uffizi Gallery, Florence); the AHRC-funded National Inventory Research Project, a comprehensive survey and database of pre-1900 European paintings held in all UK galleries and other institutions; and the AHRC-funded CACHe (Computer Arts, Contexts, Histories, Etc.) and CAT (Computer Art and Technocultures) projects which helped establish the V&A's Computer Art Collections. This computer equipment upgrade will provide the infrastructure required for the Vasari Research Centre to continue its work exploring the innovative use of new technologies in the study of art and museum collections. The three computer workstations funded by the Capability for Collections Fund will support a number of current research projects, including the AHRC-funded Preserving and Sharing Born-Digital and Hybrid Objects From and Across the National Collection project (part of the Towards a National Collection initiative) and the AHRC-funded Collecting Born Digital Images in the Contemporary Museum Collaborative Doctoral Partnership, both collaborations between the V&A and Birkbeck. The equipment, which includes a Deep Learning workstation, will also enable the development of new machine learning and computer vision approaches to museum collection study and management.